Queen Mary University of London and Wise plc KTP 21-22 R4

To develop a predictive model of financial customer behaviour, based on data from individual customer interactions associated with currency transactions. Such understanding is crucial for any retail-facing financial company to better market their services to their customers and improve productivity.